Gene regulation

Post-transcriptional gene regulation performs a critical role in maintaining appropriate gene expression kinetics and is disrupted in age-related musculoskeletal diseases. It is mediated via regulatory proteins and small non-coding RNAs, which act with target mRNAs at sequences that are frequently enriched within the 3' untranslated region (3'UTR). These 3'UTR sequences define the fate of the mRNA within the cytoplasm, creating short or long-lived mRNAs whilst influencing translation rates. This studentship will investigate how alternative polyadenylation (i.e. truncation) of transcripts involved in age-associated degeneration of cartilage and muscle is able to shape post-transcriptional gene regulation, producing heterogeneous pools of mRNAs that encode the same protein but differ in their stability or translation rates. Understanding the extent of transcript diversity produced by this process is critical to effectively implement non-coding RNA therapeutic approaches.